State-of-the-art Measurement of Superconducting Quantum Computing Processors

SeeQC is developing an advanced quantum computing platform. To rapidly develop this platform, we must solve the challenge of how to efficiently measure and analyse the performance of SeeQC and other emerging state-of-the-art quantum computing platforms. Measurements and benchmarking must be performed via a method that can impartially compare and contrast the key performance metrics that underpin the performance of SeeQC hardware and that of our competitors. Only via rigorous and impartial benchmarking of Quantum Processor Units (QPUs), will SeeQC prove the competitive advantage of our technology to our customer base.